ZAPPT – An AI-powered tool for reduced OA knee pain

We have developed novel technology that enables directed, timed application of functional electrical stimulation to activate a subject's muscles in real time, as they move. Our system is based on simple motion sensors combined with advanced AI algorithms to process and understand movements in real time. Targeted muscular activation has various uses in rehabilitation and physical medicine. We have developed our technology for two initial groups of patients: those with injury to the anterior cruciate ligament (ACL) of the knee, and those with osteoarthritis of the knee. In the former group, targeted muscular activation enables dynamic bracing of the knee, stabilising the joint and allowing intensive rehabilitation to proceed. In the latter, precisely timed activation can enable knee joint unloading, which has been shown to be associated with reduced pain and improved prognosis. A unique feature of our technology is the ability, using algorithms developed using Artificial Intelligence (AI), to apply the stimulation during multiple different activities, and not just walking, making it a truly wearable device.